Development and commercialisation of Green AI Auditor to enable sustainable and resource-efficient AI uptake for the financial services market

COVID-19 has accelerated digital transformations across our economy. Many companies successfully navigating the pandemic owe their resilience to unconstrained digitisation programs. Artificial intelligence (AI) lies at the heart of many of these transformations, and so the pandemic is growing, and will continue to grow the numbers of AI models being developed and deployed by industry. However, AI models currently come at a cost: they are computationally expensive to create and deploy, which results in significant barriers to entry for smaller businesses and individuals, and the creation of a large AI carbon-footprint.

The consequences of COVID-19 have brought this problem from the future to the present, and made it even more acute. However, it has been clear for some time that AI's carbon footprint will eventually come to dirty the heralded fourth industrial revolution. Since 2012, the computation required to do deep learning research has increased approximately 300,000 times \[[Allen Institute][0]\], training a single deep neural network can now emanate ~284 tonnes of CO2, equivalent to five times the lifetime emissions of an average car \[[Strubell et al][1], [NewScientist][2]\], and building super-human Go playing AI systems has cost tens of millions of dollars' worth of compute \[[Allen Institute][0], [Yuzeh][3]\].

Mind Foundry is developing the Green AI Auditor (GAIA), a technology that will enable business users to predict, monitor and mitigate their carbon-footprint generated through the computational requirements of their AI technology projects. Mind Foundry is on a mission to democratise AI, and has already built the world's most advanced, "human-in-the-loop", AI platform. GAIA will bring Mind Foundry's clients the ability to make their AI digital transformations sustainable.

[0]: https://arxiv.org/pdf/1907.10597.pdf
[1]: https://arxiv.org/pdf/1906.02243.pdf
[2]: https://www.newscientist.com/article/2205779-creating-an-ai-can-be-five-times-worse-for-the-planet-than-a-car/
[3]: https://www.yuzeh.com/data/agz-cost.html